Towards a CCP in Data-driven Computational Mechanics

We propose to build a CCP centred around the FEniCS and Firedrake finite element systems. FEniCS and Firedrake are world-leading software frameworks for the numerical solution of partial differential equations (PDEs). These numerical simulations are essential for advancing science and engineering across a very broad range of disciplines. FEniCS and Firedrake are used to develop solvers in the geosciences (ocean, atmosphere, cryosphere, geodynamics), nuclear fusion (plasma, tritium transport, breeding blankets), physiology and medicine (brain, heart), and many more besides.
FEniCS and Firedrake already have a large, vibrant, and thriving user community. Our vision for this proposal is that with a CCP to support and nurture our community, we will take major steps towards being able to combine predictive physical simulations with real-world data. Specifically, with a CCP, we will achieve two major objectives:
Heterogeneity: predictive simulation requires much higher resolution than currently possible. To achieve this we need to optimally exploit heterogeneous architectures (GPUs, tensor cores, FPGAs). This goal also requires constant improvements in numerics, solvers, and implementations.
Coupling with data: realistic predictive modelling requires many different processes to be coupled, each of these needs to be informed by data. Coupling between simulation components and data-driven tools such as machine learning frameworks is hence essential.
FEniCS and Firedrake are very different to previous generations of finite element software. Our software is important because of the following advantages:
Mathematical: scientists and engineers write simulation code for their application at the level of the equations. The low-level high-performance parallel code is generated automatically by our compilers.
Composable: the building blocks of a simulation can be put together in any way that is mathematically well-defined, without recoding the components. Users frequently create new and surprising simulation capabilities by combining pieces in ways the developers of those components never envisaged.
High performance: The code generation process enables optimisations too tedious to do by hand, resulting in high performance equation assembly. Composability provides access to sophisticated equation solvers (geometric multigrid, domain decomposition, etc.).
Differentiable: because the mathematics of the computation are captured by the software, the adjoint simulation (akin to backpropagation in neural networks) is available automatically. This provides a direct route to assimilating data, optimising for engineering parameters, and coupling to machine learning frameworks.

This way of working, familiar in machine learning but distinctive in equation-based modelling, is the basis of our community’s success, and the foundation for the successful development of further science capabilities. It enables our users to create far more sophisticated models than they would ever be able to using conventional library-based approaches.
A CCP centred around FEniCS and Firedrake will directly support the unmet science needs of hundreds of UK researchers, and thousands around the world. Our CCP will be:
Inclusive: A formal structure and strengthened training routes will render the unique advantages of our approach accessible to a larger group of practitioners.
Strategic: A community-wide view on the critical components requiring further development will maximise the impact of future work.
Sustainable: Ongoing support for core components will ensure that the technology on which thousands of researchers depend is sustained and improved into the future.